Flexible, Safe and efficient REcycling of Li-ion batterieS for a comPetitive, circular, and sustainable European battery manufaCTuring industry (RESPECT)

In the context of increasing global battery use, developing sustainable, safe and efficient processes is a tangible issue to further enhance circular economy and strategic autonomy of the European Li-ion batteries value chain, in line with the battery partnership’s objectives launched under Horizon Europe. RESPECT main objective is to develop a global process encompassing a process-chain flexible enough to treat all kind of batteries in closed loop, considering the variability of Li-ion batteries chemistries (NMC, LFP, NCA, LMO) , applications (EV and ESS) and states (aged, damaged, EoL, production scraps) up to date not covered by any process on the State of the Art. RESPECT addresses two recycling routes: full hydrometallurgy and direct recycling and an improved Life Cycle Assessment of each recycling segment to lower emissions and reduce secondary pollution, safety and health risks. RESPECT will aim to design and validate the recycling processes up to pilot scale to recovering the highest amount of resources, including CRMs and active materials present in the batteries to closing the loop by their reuse in cathode and anode materials for new batteries. Socio-economic, as well as sustainability aspects will be covered throughout the project. To ensure a successful project implementation, knowledge sharing on Liion battery green recycling processes will be fostered, based on the engagement with relevant international stakeholders and experts through the advisory board. Based on a solid and interdisciplinary consortium of partners covering the whole value chain, RESPECT seeks high recovery rates (for Li, Mn, Co, Ni or graphite) with low environmental impact and strong energy savings, in accordance with the European Green Deal and the proposed Battery Regulation.